The Nahrein Network: New Ancient History Research for Education in Iraq and its Neighbours

Nahrein is the Arabic word for Mesopotamia - the ancient "land between two rivers", centred on modern-day Iraq and northern Syria. The literate, urban cultures of Sumer, Babylonia and Assyria together represent the vital first half of history, millennia before Greece and Rome. Yet they are also a new antiquity, rediscovered archaeologically in the 19th and 20th centuries, irrevocably entangled in the region's messy politics of colonialism and dictatorship, and now threatened by the conflicts tearing the region apart.

Millions of dollars of international aid are being pumped into the documentation, digitisation and conservation of threatened and war-damaged cultural heritage sites across the Middle East, with little thought for local interests and impacts. The Nahrein Network by contrast will enable local people to reclaim this heritage as local history, and to put it to constructive use for local communities and economies. It aims to harness interdisciplinary humanities research and education to help Middle Eastern universities, museums, archives and cultural heritage sites build their capacity to contribute to their countries' economic, cultural and social development in the years ahead.

The wars in Iraq and Syria spread their deadly effects far beyond the immediate conflict zones. But much-needed emergency relief should not be at the expense of planning for longer-term economic and social regrowth. Network partner UNESCO Iraq identifies education and culture as two key Areas of Action, with gender equality and academic isolation as of particular concern, while UNAMI aims to aid social reconciliation though cultural dialogue.

Centred initially on southern Iraq and Kurdistan, Nahrein will run a Research Centre directed by Dr Saad Eskander at the University of Kurdistan Hewler (Erbil) and two collaborative hubs at the University of Baghdad and Basrah Museum. In year 3 it will expand into Turkey, Lebanon and--if safe--Syria and Iran with help from the British Institute at Ankara, the Council for British Research in the Levant and, we hope, the British Institute of Persian Studies.

With support from the British Institute for the Study of Iraq, in Strand 1 we will welcome humanities educators and researchers back into the international fold by offering varied options for international, interdisciplinary collaboration, training, mentoring and peer-group support, especially for women, minorities, and early career researchers.

In Strand 2 we will issue six-monthly funding calls for interdisciplinary, collaborative projects open to academics, cultural heritage professionals, NGOs and community groups. Each call will address a different selection of five overall themes, related to the core team's own research, chosen to address the Network's five primary Aims (see Objectives). This sequencing will allow research projects to learn from and build on prior findings, and enable Network participants to respond flexibly to new developments in the region. We aim to strike a balance between providing appropriate support and expertise from the project team and allowing Network participants to take the lead on their own research and development. We will encourage a wide range of traditional and innovative methodologies and outputs, both theoretical and practice-based. However, the emphasis will be on open-access, peer-reviewed online publication, for instance via UCL Press and the Open Richly Annotated Cuneiform Corpus (oracc.org). In this way we will maximise accessibility of the Network's findings while providing authors and readers with the reassurance of high academic quality.

In Strand 3 we will set up five working groups, one for each Aim, to evaluate, share and embed good practice, and make policy recommendations across the network's full geographical range. With partners we will secure funding to develop a sustainable new generation of high quality humanities research in and for the benefit of the wider Middle East.

Potential impact
The Network will first centre on southern Iraq and Iraqi Kurdistan, expanding to Syria and northern Iraq (under appropriate circumstances, risk analysis permitting), Lebanon, eastern Turkey and we hope, western Iran in year 3. All five countries are on the DAC list of ODA recipients, four classed as Upper Middle Income and the Syrian Arab Republic as Lower Middle Income. In addition, OECD's States of Fragility Framework 2016 lists Iraq and Syria amongst the 56 countries and economies in 'fragile situations'. Nahrein aims to contribute to the economic development of these countries by legitimating, enabling, and harnessing high-quality, interdisciplinary humanities research on local antiquity in the region. The return of local heritage to local owners, from experts to enthusiasts, will benefit industries from sustainable tourism to documentary media. Improved graduate employability and leadership, especially for women and minorities, will facilitate the growth of a modern workforce to attract internal, regional and international investment in economic development.

Beyond our academic beneficiaries, we have targetted impact on the following groups:

a) cultural heritage professionals in museums, archives, and NGOs such as Nature Iraq and UNESCO
While a lot of international training is on offer for the physical preservation of material culture, there is much less support for facilitating Middle Eastern cultural heritage organisations to connect meaningfully with local publics, leaving challenging questions about who cultural heritage is actually for. Through fellowships, collaborative research projects, and mentoring, we aim to help museums, archives and NGOs to understand their audiences better, and to develop effective strategies and resources for education, knowledge exchange and public engagement, online, in traditional media and face- to-face. Likewise, their counterparts in UK institutions with Middle Eastern holdings will benefit from local expertise on this material.

b) humanities graduates in the Middle East
As in many countries world wide, Middle Eastern governments have been slow to recognise and support the huge economic, social and cultural benefits that effective humanities education can provide. At the same time, the region is grappling with ever larger, ever younger populations. By facilitating, testing, and embedding practice-based research into locally effective undergraduate pedagogies, we will help young adults across the region benefit from enhanced employability and leadership, with consequent economic impact.

c) NGOs and community groups, such as UNAMI and Al-Amal, working on post-conflict reconciliation
Decades of dictatorship and sectarian conflict in the region have led to grievances, stereotypes, and the domination and exclusion of many communities. Since 2014 Da'esh's systemic persecution of minorities in northern Iraq has amounted in many cases to cultural genocide. The Network will contribute to ongoing community-based post-conflict reconciliation by using the ancient past as a politically neutral 'safe' space for public discussion of difficult issues in contemporary society.

d) local publics interested in the Middle Eastern past
Ancient and modern pasts are key components of the construction of secure, tolerant, forward-looking personal and social identities. Yet over the past two centuries colonial and dictatorial regimes have tried to shape and control ancient Middle Eastern history to their own ends. We will facilitate local educators and NGOs to restore access to local pasts, for self- knowledge, community-building, and sheer enjoyment.

e) government agencies and policy-makers in the UK and Middle East
In recent years global academia has lobbied hard to articulate the manifold benefits of the humanities to cultural, social and economic development. We will build on that advocacy by demonstrating the utility of building the humanities and culture into development planning.